ALTITUDE: Advanced Low-cost TI:sapphire Lasers for Quantum Technologies

The emergence of nascent quantum technologies has been closely tied to the development of enabling laser sources. With commercial quantum technology applications on the horizon, the challenges in laser development move toward realising low-cost and low volume sources with the ruggedness and modularity required from a critical component in practical quantum technology instruments. This project will fuse the partner’s expertise in laser engineering, component optimisation and applications, with rapidly improving diode laser technology to achieve high performance laser output at a significantly reduced cost, suitable for widespread deployment.